North West Regional College and Foyle International Limited

To develop a Tracking Internship and Management of Experience System which will manage the process of recruiting, experience management, tracking and assessment of students when completing placements in an intuitive and student-focused manner.